Single-Photon LiDAR for Underwater Inspection

In this project we will investigate the use of quantum optical detection technologies for the inspection and monitoring of underwater transport infrastructure. This will include the inspection of bridge infrastructure in waterways; marine vessels; harbours, as well as related infrastructure such as energy platforms and cables and pipelines

Over the recent years, single-photon detection techniques have seen an increasing interest in three-dimensional optical imaging due to their high optical sensitivity and excellent surface-to-surface resolution. In challenging conditions where the optical return from the object of interest is sparse, such as in underwater environments, this approach provides the advantage of rapid data acquisition while maintaining high spatial and depth resolution at an increased target range compared to all existing conventional optical approaches. In the longer term, the use CMOS single-photon sensor technology can provide a cost-effective and energy efficient solution which results in a compact, lightweight overall system footprint. This project exploits knowledge and advances in single-photon LiDAR achieved through previous Innovate UK projects and academic projects in the UK National Quantum Technology Programme. The aim of this project is to provide a full list of specifications for the development of a fully submerged single-photon LiDAR prototype tailored to the targeted application which will be the core of future research and development.